Electric and PHEV campervan development towards zero emissions camping

Campers Scotland Ltd (CSL) is a pioneer in low-emissions Eco Camper technology. We launched and patented the world's first Hybrid and Tribrid Eco Campervan in 2016\. Our ongoing research and development, with a range of partners, is driving our pursuit for zero-emissions leisure vehicles. Recognising that fully electric campervans are still not fully viable due to range and independent living power issues, CSL (Eco Campers & CampervanCo.) is developing an exciting range of leisure vehicle designs that deliver the lowest possible emissions while also offering luxury and a range of household comforts such as heating, cooking, lighting and refrigeration from renewable sources. With increased pressure on our rural areas and beauty spots following COVID-19 and the rise of the 'staycation', it is vital that those visiting and staying overnight in such areas, do so with minimum impact on their surroundings, without losing the joy of being on the open road.

The aim of this project is to build on our extensive expertise gained designing and building our award-winning Hybrid and Tribrid Campervan range (www.campervanco.com) towards zero-emissions, all electric Eco Campers with loads of space and comfort that are affordable to many.

CSL is currently designing the next generation of low-emissions Eco Campers using the groundbreaking Ford Transit Customer PHEV. With up to 30 miles purely electric, carbon-free, driving in-town, the new Ford PHEV Eco Camper from CampervanCo will be packed with a host of efficient low-emissions cooking and heating appliances, with revolutionary, lightweight furniture. This cutting-edge camper comes without the worry of restricted drive-range offered by contemporary electric vehicles, but with all the luxury of a top-end camper.

This work builds the stepping stones to the next generation of zero-emissions leisure vehicles and CSL, in partnership with one of the UK's leading renewable energy acadamic institutions - Robert Gordon University of Aberdeen, puts the UK at the forefront of beautifully designed campers and motorhomes that don't cost the Earth.

With the generous help of Innovate UK's Sustainable Innovation Fund, CSL and its patrners are paving the way for the world's first fully electric Eco Campers packed with state-of-the art outdoor technology for a cleaner and guilt-free camping experience anywhere, any time. Eco Campers - Designed with Nature in Mind. Built in the UK.